SoundShaper PoC

We aim to develop new technology that will enable Blackstar to enter a new market - Home
Audio. As designers and manufacturers of guitar amplifiers and guitar pedals, Blackstar have
gained an international reputation for innovation and engineering quality, with several patents.
The Soundshaper project creates a set of unique features that allow a portable wireless speaker
to achieve the best quality of performance in any size room, wherever the speaker is placed.
We will achieve this through a simple App control interface that allows sophisticated audio
Equalisation so the user hears a full frequency-balanced sound at all volumes, balancing EQ
patterns to the parameters of the room. We will combine Dynamic EQ features with our
innovative potentially patentable SuperWide Stereo, (currently used in the ID:Core series of
electric guitar amplifiers), to create an increased perception of width providing an immersive
audio experience.
As well as proving the concept for the above through both hardware and software
development, Blackstar will complete testing and trials to judge the effectiveness of
Soundshaper technology in different situations and to develop comparisons with potential
competitors across mid-range portable, and high-end multipart audio systems. At project end,
we expect to have identified new patentable IP for Soundshaper, proven the tech concept,
evolving the strategy for further development.
Blackstar have proven success with a TSB grant previously funding the innovative tech in our
ID;Core range. As a result sales of our digital amps have grown to 50% of our revenue
(transitioning us from a primarily valve amp manufacturer) positioning us as 2nd best selling
guitar amplifiers in US and UK. Soundshaper offers a massive opportunity to diversify our
market and build a brand presence in Home Audio. At $15b the global Home Audio market is
far larger than the $544m global guitar amp market. This PoC (following a PoM) will be the
2nd step on this journey.